Lymph node remodelling for optimal vaccine responses

Infectious disease is a significant cause of morbidity and mortality in the elderly, and this is in part due to reduced functionality of the immune system. While vaccines are an excellent public health measure to limit infections, they are often not effective in older persons. Therefore, improved vaccine efficacy in the elderly is an important goal of vaccine research. Vaccination provides protective immunity through the generation of antibodies that prevent infections. This requires a series of interactions between immune cells, and these interactions are coordinated by lymph node stromal cells. Lymph node stromal cells form highways for immune cells, supplying migration and survival cues to immune cells and essentially governing their behaviour. Because our understanding of how stromal cells respond to vaccines is very limited, the optimal vaccine formulation remains elusive. This research aims to understand how lymph node stromal cells respond to vaccination, and find a way to use this knowledge to make vaccines more effective in older persons.

I will use this fellowship to understand how stromal cell respond to vaccines, how these responses are dysfunctional with increasing age and how this could be overcome to improve vaccine efficacy. I will use state-of-the-art techniques to determine the range of different lymph node stromal cell types and determine how this differs with different vaccines. I will then determine how these different types of stromal cells control immune cell location and function - this will give important information about which types of stromal cells are critical for the best vaccine response. I will then tease apart the complexity of vaccines and use in vitro approaches to determine what specific ingredients stimulate lymph node stromal cells and drive them to acquire different functions. Finally, I will apply these methods to stromal cells isolated from aged individuals and determine which of these pathways are dysfunctional with age and how that can be overcome. The ultimate aim is to devise a route to overcome the age-associated barriers to immune responses and improve vaccine efficacy in older individuals.

The outcomes of this research will not only have a direct impact on the design of vaccines with the aim to improve vaccine efficacy in older individuals, but also be relevant to other settings where vaccines have thus far been elusive, including malaria, tuberculosis and viral infections such as respiratory syncytial virus. This research, which aims to understand the fundamental biology that underpins adaptive immune responses, will also have implications for diseases where manipulation of the immune response offers therapeutic potential, such as autoimmune disease and cancer.

Technical abstract
Vaccines are one of the most important medical developments. Despite this there are many at-risk populations for whom vaccines are ineffective, in particular older individuals. Vaccine-induced protective immunity relies on the generation of long-lived plasma cells that secrete high affinity antibodies that prevent infection. Plasma cells are the ultimate output of the germinal centre (GC), a reaction that occurs in secondary lymphoid tissues such as lymph nodes. The spatial architecture of lymph nodes is dictated by the stromal cell network and remodelling of this network is required for optimal GC formation. This proposal aims to understand how vaccines stimulate the stromal cell network, how this is linked to the quality of adaptive immunity, and how this can be co-opted to improve vaccine efficacy in older individuals.

Using state-of-the-art single cell RNA sequencing, I will determine how the diversity of lymph node stromal cells is altered by vaccine adjuvants, how this is causally linked to the distribution of immune cells, and how these novel stromal cells influence GC formation. I will use in vitro and in vivo models to understand the cellular and molecular pathways that lead to the activation and differentiation of stromal cells and how these novel cell types support diverse immune outcomes in different vaccine settings. Finally, I will determine how these pathways that are dysregulated with advancing age and how this may be overcome to improve vaccine efficacy in older individuals. The outcomes of this research will directly impact on the rational design of vaccines and improve vaccine efficacy in the ageing population, but may also benefit diseases where successful vaccination has thus far been elusive, for example malaria, tuberculosis and respiratory syncytial virus. Given the current global pandemic, understanding how vaccines generate protective immunity and how they can be improved is of particular importance.